Feasibility Study into Novel LNG Regasification Cycle

A feasibility study into the technical, commercial, environmental and fuel efficiency benefits arising from a novel LNG regasification cycle developed by Advance Reheat Limited. This cycle allows LNG to be reheated at an import terminal while generating electricity at 70%+ (LHV) efficiency. If implemented in the UK for all LNG
imports by 2020 it would reduce total UK gas demand by 0.90% and would generate 2.5% of UK total electricity demand. The key objectives of this study are:

Phase 1 is carried out by Advanced Reheat Limited to develop the thermodynamic model of the system and to confirm the availability of system components from existing supply chain and gaps requiring further work.

Phase 2 is primarily carried out by global engineering firm Technip. They will produce a detailed technical and commercial report of the technology including an analysis of the risks and a probabilistic assessment of the likely installed cost of such a system.

This report will act as the basis for future commercialisation of the technology and dissemination of key results.